Defining the role of Death Associated Protein Kinase 1 in cell fate using genomic and proteomic analysis

Project Overview: Death associated protein kinase 1 (DAPK1) is key regulator of cell fate in human cells, acting as a control point for autophagic cell death, and has been implicated in cancer and neurodegneration. Despite two decades of research, the molecular pathways coordinated by DAPK1 remain poorly defined.

The aim of this project is to use new advances in genomic and proteomic technology, coupled with novel insights into the enzymatic function of DAPK1, to dissect the pathways downstream of this protein. This will, in turn, help define the cellular role of this important protein and aid in the development of new drugs to modulate DAPK1.

This four year studentship, funded by an Industrial CASE award from the BBSRC, will be based partly at the University of Reading School of Pharmacy and partly at BC platforms, a leader in the field of bioinformatics. The student will use cellular and biochemical methods to characterise DAPK1, leading on to genomic and proteomic analysis of the cellular impact of modulating the enzymes activity. Bioinformatic investigation of the latter will be carried out with BC platforms, providing industry experience. During the course of the PhD, the student will have the opportunity to register for a Certificate in Business Administration at Henley Business School, part of the University of Reading.